Heriot-Watt University and Macphie of Glenbervie Limited

To support new product development through the identification of mimetics for egg, butter, cocoa, and milk proteins in formulated foods and development of production processes.